Application for Cosmopolitan Collection and Regional Resource: The Social Life of Tatton Park Library

Application for Cosmopolitan Collection and Regional Resource: The Social Life of Tatton Park Library